From Artificial Intelligence to Sustainable Manufacturing for Project Managers and Policymakers

From Artificial Intelligence to Sustainable Manufacturing for Project Managers and Policymakers
In the first year of the Integrated PhD, student will attend an induction and introductory training programme followed by taught modules.